High-Fidelity Modelling and Optimisation of Inward-Turning Hypersonic Inlets

Context and Objective
As hypersonic propulsion becomes a key area of interest for defence and other space-launch applications, the need for an accurate computational framework to predict and optimise scramjet inlet geometry is paramount. The objective of this project is to introduce computational workflows that enable high-fidelity simulation, enhanced understanding, and optimisation of hypersonic inward-turning inlets.

Key Research Goals
1. Create a geometry design workflow based around Busemann flowfields - the basis for hypersonic inward-turning inlets
2. Design an optimisation pipeline that optimises the above geometry
3. Work with high-order, LES CFD for highly-accurate results
4. Explore multiple approaches to optimisation e.g. adjoint-based vs surrogate-based

Rationale & Benefit
The research will support the implementation of scramjet engines to hypersonic vehicles - a particular interest for both defence and single-stage-to-orbit concepts.